Workplace Mental Wellness Proactive Self Management AI Tool

Soapstone Associates Ltd will seek to develop a prototype tool for individuals to utilise as part of their wellbeing support from their employers. The tool will utilise digital software expertise and artificial intelligence to support self-driven mental health improvements.

The intention is to discreetly support employees in their journey in managing burnout, anxiety and stress related conditions, whilst signposting support for more acute conditions. This will have a positive direct and indirect affect on productivity and workplace relationships.